Kromek Design Led Innovation Programme

The project will help Kromek embark on a process of learning to acquire and apply advanced ‘early stage design’ mindsets & skillsets in order to inform and improve future products, which we will add to our portfolio of detection devices for our markets. The application of this new approach will ensure that we champion the creation of significant and genuine value to both commissioners and users of the equipment throughout our development cycle, and that our products and services are well integrated with the workflows of our customers. We believe that utilising design thinking as an input to both our strategic and project decision-making will allow us to build our brand and business more effectively.